Can work in UK food production provide decent and meaningful job opportunities for young people? Investigating the relationship between farming system

To what extent can work in UK food production provide decent and meaningful job opportunities for young people?